Why do some polyphenols reduce atherosclerosis but others not? (KROON_F17DTP)

Regular consumption of certain polyphenols which are found in plant foods have been shown to cause beneficial changes in biomarkers of health, particularly cardiovascular health. We recently have shown that feeding tomatoes expressing polyphenols such as resveratrol or anthocyanins to mice which had ApoE knocked out (to mimic high circulating cholesterol phenotype) for 17 weeks significantly reduced plaque size while other polyphenols such as flavonols or isoflavones had no effect on plaque size. We therefore aim to investigate the effects of the different polyphenols on lipid and lipoprotein metabolism and gene expression profiles and attempt to associate these changes with the polyphenol metabolites generated from each diet.